Using electrical tomography to monitor real time LIB production process

Industrial Tomography Systems Ltd (ITS) is a designer and manufacturer of sophisticated instrumentation providing major insight into process operations. Our products are sold in global markets with future potential for Industry-4.0\. In this project, ITS will adapt our electrical tomography technology to tackle the existing industrial challenges in the battery production process, which is currently suffering due to a lack of in-line process monitoring technology.

This project targets the electrode production process in particular during the coating, drying and calendaring stages, which are very common processes for battery production. Currently, there is still room for production improvement and an in-line monitoring instrument will help speed up the optimisation progress. An optimised process can reduce the product scrap rate and improve the consistency of battery performance.

ITS is proposing to use an innovative electrical tomography technique to accurately monitor the electrode production process in real-time. Electrical tomography is a non-intrusive and non-invasive technique that scans and reconstructs a process into real-time images, which allow production engineers to 'see inside their processes' and perform quality control without interrupting the process. At the end of the project, we will have a proven system design that can support the battery production line to reach a more efficient process, by increasing yield and improving the quality consistency. This will help UK gigafactory to benefit in developing an efficient production process.